University of Plymouth and Red Paddle Co Limited

To identify areas of disruptive innovation to create an advanced next generation inflatable paddleboard using enhanced materials, manufacture and design techniques.